GigSavvy - An online, on-demand Health & Safety Training, Safety & Security Management System for the Live Music Industry

The aim of Gigsavvy is to improve the quality of the Live Music Industry from a behind the scenes perspective.

Gigsavvy is for the people behind the scenes, those who arrange and run the gigs and tours for artists and bands playing in places ranging from tiny venues up to larger concert halls.

Gigsavvy will help to ensure that all of the people involved in putting the shows on, have been trained and tested relating to their roles and responsibilities. It will allow those managing the gigs, to risk assess and arrange formal agreements between the staff and professionals involved.

This helps to ensure the health, safety and security of everyone, including the artists and the audiences, has been considered and the risks have been reduced to an acceptable and workable level.